inexo - Breathing resistance device for improved aerobic performance and restoration of lung function.

Inspired by seeing patients struggling to breathe due to Covid-19, I am proposing the design and manufacture of (an economic) breathing resistance device which through use will increase lung strength/capacity in a well subject (to make them better prepared to fight the virus' effects on the lungs). After treatment for Covid-19 the same device can then be used to help train the lungs back up to full or improved health.

I will deliver one 'standard device' for patients to use, with an accompanying website which has standardised training exercises and methodology for recording progress. As all elements of the design and training are standardised it will provide an easy and consistent vehicle for medical staff to remotely monitor patients improvement. By creating a standard device which is used nationally/globally anonymous patient data can be shared to give a broader sample base for researchers.